The Reach of Equality: Why Humans and Animals Matter

My thesis addresses moral rights, equality, and applied issues about animals. Its central question is: what
is the basis and structure of the moral right not to be killed, and how does it apply to humans and animals?
I address this question by considering a puzzle. On one hand, we normally think that the typical human
has a stronger right not to be killed than any such right the typical animal may have. In explaining this,
philosophers appeal to differences in psychological capacity between us and them, suggesting that the
right is based on advanced psychological capacities, such as rationality.
But on the other hand, we also think that all humans capable of consciousness have rights not to be
killed, regardless of whether they possess advanced capacities. This suggests, conversely, that this right
is based on much simpler psychological capacities. The puzzle is to account for both judgements.
The originality of the project lies in providing a new account of the basis of the right not to be killed which
solves the puzzle, unlike existing views. For instance, many do not account for the rights of certain
psychologically undeveloped humans (McMahan 2002; Tooley 1983). Others cannot explain the
judgement that typical humans have stronger rights compared to much simpler animals (Kymlicka and
Donaldson 2011).
My account will appeal to consciousness-based and emotional capacities. It will give a different answer to
the question of how the extent to which a being possesses these capacities corresponds to the strength
of the right they possess. This opens the way to differentiating typical humans from typical animals, as
humans' developed capacities will mean stronger rights. It will do this without setting the bar for the right
so high as to exclude many humans. The thesis will then attempt to explain why people are equal when
their capacities vary, before applying the theory to wild animal suffering and humanely-produced meat.
I shall employ the methodology of analytic philosophical ethics, attempting to develop consistent
theories which explain judgements about particular scenarios. My work will take in psychological,
political, and ecosystems-based research.